Power Spectrum and Bispectrum of the Large Scale Structure of the universe

I am currently working on adding integrated effects into the matter bispectrum and seeing if these effects would be detectable. If so, they need to be included in future analysis of data from telescopes such as Euclid and in prediction and forecasting. I am also working on calculating the integrated x integrated effect in the matter power spectrum to see if this is a dominant effect/detectable and will also need to be included in future analysis. As an aside to this, we are also working on the shear shear fourier power spectrum to see if this can then be compared or cross-correlated with other effects in current and future surveys.